Structuralism: Abstractionist Structuralism

The abstract character of mathematical discourse raises long-standing philosophical questions concerning the nature and the identity
of mathematical objects, and our capacity to gain knowledge of them. This research project aims to tackle such questions by offering
a novel approach to the philosophy of mathematics that unifies two seemingly divergent perspectives: mathematical structuralism
and Fregean abstractionism. The project applies the mechanism of abstraction principles to mathematical structuralism to lay down a
comprehensive theory of abstractionist structuralism, and thereby provide an attractively demystifying picture of mathematical
structures and present solutions to some of the most fundamental problems concerning mathematical discourse. The significance of
the project lies not only in providing a novel framework for mathematical structuralism, but also in its ability to integrate issues in
mathematical logic, linguistics, metaphysics, metasemantics, and epistemology.
The ER, Dr Bahram Assadian, currently a Lecturer in the Department Philosophy at the University of Bristol, is an early career
researcher whose research interests are in the philosophy of mathematics, the philosophy of language, and metaphysics. Building on
his expertise, and under the supervision of Dr Jack Woods, University Academic Fellow in Mathematical Philosophy, in the School of
Philosophy, Religion, and History of Science at the University of Leeds, Dr Assadian will implement the project to develop a
comprehensive account of mathematical structuralism, based on the abstractionist approach. Engagement in these areas will
advance the ER's career and forge connections to the European philosophical community. By drawing together issues from the
philosophy of mathematics and formal methods in mathematical logic, this project will help to establish the ER's position at the
cutting edge of contemporary discussion.